Support for Athena science advisory activities

Athena is the European Space Agency's next generation X-ray observatory, following on from the current space X-ray observatories, XMM-Newton and Chandra, which have revolutionised our view of energetic regions of the Universe. Athena will observe the hot and energetic Universe, focusing on the distribution of matter in the cosmic web and how it has evolved over cosmic time, the properties of the most distant black holes, and the interplay between black holes and galaxies as they evolve. Athena is ten times more sensitive than any existing X-ray telescope, and its instruments enable unprecedented measurements of the dynamics of the hottest regions of the Universe. This proposal provides support for scientific planning activities towards formal adoption of the mission by ESA and preparations for successful observing plans.